Increasing the brightness of near Infrared bioluminescence

The most direct measurement of electronic structure is the determination of electron binding energies using photoelectron spectroscopy and as a result of recent advances in liquid microjet photoelectron spectroscopy, it is now possible to measure the photoelectron spectra of molecules in solution. The overall aim of the project is to use the new liquid-jet photoelectron spectrometer developed by HF to record photoelectron spectra and time-resolved photoelectron spectra of synthetic luciferin/luciferase complexes. This will allow us to gain new molecular-level insight into the role of the protein environment in controlling the electronic structure and the excited state dynamics following bioluminescence. Quantum chemistry calculations will be performed to unravel the effect of the protein environment on the synthetic luciferin chromophore. We will use this data, of significance in its own right, to inform the rational design of further synthetic luciferins that display a higher quantum yield.
This research will characterise new near infrared luciferins to give biological and medical researchers access to an expanded set of bioluminescent tools. This would be the first ever investigation of the electronic structure of the luciferin/luciferase species responsible for bioluminescence. It is the highest quantum yielding photochemical reaction known. A fundamental understanding of its electronic spectra will aid the rational design of synthetic analogues for other applications. The development of deep tissue imaging would greatly enhance the use of this cheap and effective imaging tool to investigate disease in whole animals.